Nottingham Trent University and Stormsaver Limited KTP 21_22 R5

To develop an innovative, smart and modular rainwater harvesting system using Artificial Intelligence to reduce system costs, decrease carbon emissions and enhance water utilisation for companies facing increasing water supply constraints.